Locardi ... Identifying login sharing, stealing and abusing

Locardi is a project to tackle the growing problem faced by online companies of user's sharing or abusing logins. This results not only in the loss of subscription revenue, but also the threat of catastrophic data/intellectual property loss where logins are used in automated scaping of proprietary data.

Through the use of machine learning techniques and anomaly/outlier detection algorithms, Locardi's vision is to research and develop a suite of tools that analyse a website's time-series log data to provide actionable intelligence to revenue protection, sales and compliance teams through a unified cloud based dashboard.